The Development of Hybrid Liquids and Gases

Metal-organic frameworks (MOFs) are a class of porous materials with specific surface areas comparable to or greater than materials such as activated carbons and zeolites. Their high surface areas combined with the variety of functional groups that can be accommodated into the organic backbone of the structures compared to zeolites has led to research into the use of MOFs in as storage and separations, catalysis and radioactive waste recycling.
Although MOF research has previously been focused on synthesis and characterisation of crystalline frameworks, recent research has found a subset of MOFs that are capable of melting and in which the inorganic-organic connectivity of the structure is retained in the liquid phase. Cooling of these liquids results in the formation of hybrid organic-inorganic glasses which form a new class of materials distinct from i) inorganic, (ii) metallic and (iii) organic categories known to date.
The aim of the PhD project is to further examine the basic science of this new class of materials through examining the generality of glass formation in the 55,000 known MOF structures. The crystalline MOFs will be synthesised using established solvothermal, ball milling or steam assisted methodologies and X-ray powder diffraction and differential scanning calorimetric techniques used to characterise their glass forming nature. Investigations of the liquid and glass phases will be performed using pair distribution function analysis and X-ray absorption fine structure techniques. Characterisation of the glass species formed will also be conducted by techniques such as nano-indentation with an aim of investigating the potential applications of hybrid glasses.